Rethinking Calcium Fluoride Chemistry

Fluorine is an essential element for many pharmaceuticals, agrochemicals, anesthetics, materials, and air-conditioning refrigerants, which owe their important properties to the fluorine atoms in their structures. For example, about 20% of marketed drugs and 30% of agrochemicals contain one or more fluorine atoms because they are known to be important for optimizing their mode of action. In turn, this leads to a lower amount of pharmaceutical or agrochemical being needed, in addition to an improved result. In the fields of materials chemistry and energy, fluorinated molecules and plastics are ubiquitous. One example is the use of polytetrafluoroethylene (PTFE) as an anti-stick coating for pans, meaning that less butter or oil needs to be used while cooking. Another example can be found in electrolyzers and fuel cells, used to produce and 'burn' hydrogen produced from renewable energy sources, both of which will be important processes in a sustainable and fossil fuel-free economy. An essential component in these devices is a thin separator (membrane) that is made from fluorinated species.

Given their widespread use and numerous benefits, it is unsurprising that the production of fluorine-containing molecules is a very large-scale process. At the moment, all of the fluorine atoms in these high-performance molecules are introduced via the molecule hydrogen fluoride (HF). HF poses severe safety risks as it can penetrate the skin, can quickly cause severe burns, and is toxic as the fluoride ion reacts with calcium in your bones to precipitate calcium fluoride. HF is also very corrosive, capable of reacting with almost all materials, including glass, ceramics, and metals.

This dangerous and reactive compound, HF, is made from a very safe and unreactive material: the mineral fluorspar (CaF2). So why does industry not use this material directly to avoid the use of toxic HF? The paradoxical reason is that same unreactivity of CaF2, caused by its poor solubility. No processes are known to date enabling CaF2 to react with an organic substrate to produce a fluorinated product in an efficient manner.

The aim of this research is to change this situation and develop the first method(s) to use CaF2 directly in the synthesis of fluorinated molecules. This process will be developed in such a way that it can be applied in industry, where currently over 3 million tons of CaF2 is used to produce HF, making the research potentially highly impactful. Therefore, this research fits very well within EPSRC's Manufacturing the Future research theme.

Potential impact
The primary impact of the OxICFM CDT will be the highly-trained world-class scientists that it delivers. This impact will encompass both the short term (during their doctoral studies), the medium term (subsequent employment) and ultimately the longer timescale defined by their future careers and consequent impact on science, engineering and policy in the UK.

The impact of OxICFM students during their doctoral studies will be measured by the culture change in graduate training that the Centre brings about - in working at the interface between inorganic synthesis and manufacturing, and fostering cross-sector industry/academia working practices. By embedding not only from larger companies, but also SMEs, we have developed a training regime that has broader relevance across the sector, and the potential for building bridges by fostering new collaborations spanning enormous diversity in scientific focus and scale. Moreover, at a broader level, OxICFM offers to play a unique role as a major focus (and advocate) for manufacturing engagement with academic inorganic synthetic science in the UK.

From a scientific perspective, OxICFM will be uniquely able to offer a broad training programme incorporating innovative and challenging collaborative projects spanning all aspects of fundamental and applied inorganic synthesis, both molecular and materials based (40+ faculty). These will address key challenges in areas such as energy provision/storage, catalysis, and resource provision/renewal necessary to enhance the capability and durability of UK plc in the medium term. To give some idea of perspective, the output from previous CDTs in Oxford's MPLS Division include two start-up companies and in excess of 30 patents.

It is not only in the industrial and scientific realms that students will have impact during their timeframe of their doctorate. Part of the training programme will be in public engagement: team-based challenges in resource development/training and outreach exercises/implementation will form part of the annual summer school. These in turn will constitute a key part of the impact derived from the CDT by its engagement with the public - both face-to-face and through electronic/web-based media. As the centre matures, our aspiration is that our students - from diverse backgrounds - will act as ambassadors for the programme and promote even higher levels of inclusion from all parts of society.

For our partners, and businesses both large and small in the manufacturing sector, it will be our students who are considered the ultimate output of the OxICFM CDT. Our programme has been shaped by the need of such companies (frequently expressed in preliminary discussions) to recruit doctoral graduates who can apply themselves to a broad spectrum of multi-disciplinary challenges in manufacturing-related synthesis. OxICFM's cohort-based training programme integrates significant industry-led training components and has been designed to deliver a much broader skill set than standard PhD schemes. The current lack of CDT training at the interface of inorganic chemistry and manufacturing (and the relevance of inorganic molecules/materials to numerous industrial sectors) heightens the need for - and the potential impact of - the OxICFM CDT. Our students will represent a tangible and valuable asset to meet the long-term skills demand for scientists to develop new materials and nanotechnology identified in the UK Government's 2013 Foresight report.

In the longer term, the broad and relevant training delivered by OxICFM, and the uniquely wide perspective of the manufacturing sector it will deliver, will allow our graduates to obtain (and thrive in) positions of significant responsibility in industry and in research facilities/institutes. Ultimately we believe that many will go on to be future research leaders, driving innovation and changing research culture, and thereby making a lasting contribution to the UK economy.